Machine Learning Enhanced Hardware Security

The multinational-distributed nature of integrated circuits (IC) supply chain has made it vulnerable to hardware security attacks such as Trojan Insertion and IC counterfeit. These have severe financial consequences, for example, counterfeiting is costing the UK economy around £30bn and is putting at risk 14,800 jobs. It is also undermining the business models of major UK design companies such as ARM. This project investigate the use of machine learning algorithms to develop security countermeasures against hardware level attacks. In particular, the project aim to develop a more effective approaches for recognising and detecting hardware attacks, even if these have not been previously seen. The research will use open source design and EDA tools available at the University of Southampton.